Risk Technology Ltd. - Advanced Telematics and Crash Analysis Platform

The cost of car insurance in the UK continues to rise driven by accident claim rates & an
increasing pool of younger drivers. In December 2012 legislation came in to force banning
insurers from pricing based on sex dramatically impacting pricing across the industry,
particularly on younger & older drivers. To help assess risk, some insurers have introduced
black box telematics for young drivers that relay information on driver behaviour to a central
database allowing insurers to gauge policy cost according to driver history. Many drivers want
to reduce their insurance costs & often feel they are unduly penalised due to the generalised
historical risk models adopted by insurance companies. These spiralling costs have driven a
rise in fraudulent claims in the industry to offset insurance fees. Due to the costs involved,
telematics technology has only been viable by decreasing policy prices of >£1500 to around
£500-£600. Risk Technology already provides first generation telematics & data analysis to
insurance companies.
In this project, Risk Technology aim to develop a high tech, low cost black box with
innovative sensor technology linking with a vehicle’s on-board data bus. They will also
develop a cloud hosted data infrastructure with highly novel driver behaviour scoring
algorithms & crash analytics to better assess claim scenarios. Since 1996, insurers have paid
out more in claims than they have received from customer premiums [A3.1] (Assoc. of British
Insurers 2010).
A major insurance company (10% of market – total market £13.3Bn pa) is keen to adopt &
promote the technology if it can be developed affordably & offer accurate driver behaviour &
crash recognition feedback to reduce fraud (1 in 6 claims are fraudulent costing >£2Bn pa –
ABI). The new technology will be viable at initial insurance premiums of £500 - £600 with
the aim to reward careful drivers & reduce these to £250 - £300. Drivers, insurance companies
& the wider public will all benefit.